Turbulence diagnosis using the Synthetic Aperture Microwave Imager (SAMI).

For my PhD, I will be under the supervision of Roddy Vann and David Dickinson to characterize turbulence at the plasma edge using microwaves. Turbulence is the dominant mechanism for the loss of heat from tokamaks and understanding it is critical to successful operation of a tokamak power plant.

Injected microwaves at sufficiently low frequency bounce off the plasma edge at a density related to the wave frequency. It is proposed that comparing the polarisation of the back-scattered microwaves to the polarisation of the injected beam can be used to determine the extent to which the scattering turbulence is electromagnetic or electrostatic - thereby discriminating between two different models for edge turbulence. My project will use existing high performance computing codes to study the feasibility of this approach; the computational models will then be validated with experiment by using the Synthetic Aperture Microwave Imaging (SAMI) diagnostic at MAST-U.